Dynamic Artificial Intelligent Sims For Customer Service Training

AI is reshaping the landscape of learning and development. Our project transforms learning and development by integrating sophisticated AI personas that enhance a user learning experience.Our AI personas are dynamic, interactive agents designed to enhance the learning experience significantly.

Unlike conventional educational tools that primarily focus on static content and linear delivery, AI personas bring a new dimension to learning. These personas provide personalised, real-time feedback and adaptive learning experiences tailored to individual learners' needs and preferences. They can simulate real-world scenarios, engage in meaningful conversations, and offer contextually relevant support, creating an immersive and interactive learning environment.

The integration of AI personas into learning enables a deeper engagement by making the content more relatable and easier to understand. They facilitate a learner-centered approach where users can interact with the AI in a way that mimics human-to-human interaction, thus enhancing comprehension and retention of complex information.

The project will enhance our innovation activities and also foster a vibrant AI technology cluster. It will create new opportunities for collaboration, skills development, and economic growth, positioning our organisation as a leader in AI-driven learning and development.